De Montfort University And RingTrack Limited

To create an in-house embedded software applications development and customer support department, achieved by supporting development of new applications for their Telematics Platform.